Investigating glacier-like forms on Mars

The equatorial and mid-latitudinal regions on Mars contain hundreds of viscous flow features that have been interpreted to be similar to dust covered glaciers by many investigators. In addition, radar studies focusing on these features have concluded that their interiors are composed or nearly pure water ice. These features tend to have various geologic settings including valley fills, concentric crater fills, and lobate aprons. Recent studies have compiled global datasets of these features and derived important and useful global trends with regards to their distribution, surface area, elevation range, and total volume. However, there is still considerable work that can be done to further our understanding of these features, particularly glacier-like landforms such as with regards to geological context, surface morphology, ages or crater retention properties, and long-term evolution. Through this PhD topic, we would like to address the following questions:

Are there any regional trends in terms of surface morphology within the global dataset of GLFs?

Are there specific regional or elevation controls on surface morphology and long-term evolution of GLFs on Mars?

Did all the GLFs on Mars form at the same period (last obliquity period) or is there evidence for formation through multiple obliquity cycles or periods?